Wave Augmented Foil Technology (WAFT) for manned vessels

The marine industry faces continued pressure to reduce emissions and improve efficiency to ensure sustainable growth. Wave foil technology can offer a substantial part of the solution to achieve this efficiency improvement, utilising hydrodynamic forces to stabilise and provide forward thrust to the vessel by virtue of its movement in relation to waves. This significantly reduces the drag and already provides full self propulsion for smaller unmanned vessels. Wave Foil technology has been successfully demonstrated on smaller scale unmanned vessel tests (3m) and the Wave Augmented Foil Technology (WAFT) project seeks to overcome the challenges faced with scaling this technology to larger manned vessel applications, which has never been done before, demonstrating that feasible system solutions are viable and that significant fuel burn reductions can be achieved, exceeding 10% reduction in fuel burn and therefore emissions. A collaboration of large OEM (Rolls-Royce plc) and two micro SMEs (Marine One Stop Technologies (MOST) Ltd and Seaspeed Marine Consulting Ltd) aim to combine their expertise and take this promising innovative marine technology to develop validated design solutions for wave foil technology on a range of vessel sizes, delivering substantial fuel burn and emissions reduction benefits for the maritime industry. The project offers significant potential UK growth in production and supply of innovative marine technology, building on existing production capability, and growth of design, support and consultancy services in the UK.